Combinatorial geometry and topology of discrete groups

This project will use combinatorial techniques from algebraic topology and geometric group theory to study discrete groups. It will start with using discrete more theory to study the topology of interval posets. These methods will then be adapted to investigate computational and word processing problems for discrete groups such as Artin, Coxeter, and mapping class groups.